Morality, Law and Misbehaviour in the Medieval English Marketplace

This research project aims to examine the commercial institutions and practitioners of medieval England from a new perspective. It will re-evaluate the moral economy of the medieval market by providing a wide-ranging critique of the ethical and legal imperatives that underpinned retail trade. The users of markets were influenced not only by the practical economic considerations of price, quality, supply and demand, but also by the moral and cultural environment within which such deals were conducted. Historians have often characterised the medieval economy as overly rigid and paternalistic, in contrast to a supposedly more entrepreneurial and increasingly capitalist early-modern period. Medieval markets and their users were certainly heavily influenced by the mores of contemporary ideology, but this project will examine how this was not necessarily incompatible with efficient and profitable everyday commerce. Indeed, to what extent can the late Middle Ages be seen as laying the foundations for developing capitalist values, a greater acceptance that the pursuit of personal gain was legitimate, and the emergence of a new economic culture which was more attuned to the demands of complex market forces? \n\nThe cultural environment within which retail transactions took place was shaped by a variety of factors, including the pronouncements of the church and its clergy, the literary dictates of moralists, the phraseology and strictures of legislation, and the cultural constructs of urban institutions. Through a variety of literary and legal sources, this research will unravel some of the complex interactions between morality, regulation and behaviour in a commercial setting. The first part of the resulting monograph will examine the representation of markets and retail traders through devotional, literary, and artistic sources. The second part will look at the development of market law and the influence of the so-called paternalistic economy. The third chapter explores several case studies of small and large towns in order to determine the practical influence of moral and legal strictures upon everyday dealings. A subsidiary output from this chapter will be a translated volume of market court rolls from medieval Newmarket. Lastly, there will be a concluding survey of the economic and moral conditions prevalent in the medieval marketplace, in order to contrast this with pre-capitalist developments in early modern commerce and beyond. This long-term research project has a wide and interdisciplinary scope, as well as highlighting important themes concerning the long-term development of medieval market culture and ethics. The project is nearing its conclusion and a scholarly monograph will be completed during this forthcoming period of research leave.\n\n